Accountability for Gender Equality in Education - Statistical Expansion

This application for follow on funding to the Accountability for Gender Equality in Education (AGEE) project builds on the work done thus far to develop an indicator framework for gender equality in education linked with the Sustainable Development Goals (SDGs), reviewed through critical participatory discussion at local, national, and international levels. Through this work we have investigated how stakeholders engage with accountability processes concerning education, equalities and rights, and the gender dynamics of learning outcomes. Work on AGEE in 2018-2020 has led to the conceptualisation of an indicator dashboard comprising data under a range of headings concerned with analyzing levels of gender inequality and equality in an education system, and processes that can lead to change. This has potential to be used in national planning (e.g. in preparing Education Sector Plans) and in cross-national monitoring and assessment exercises, such as UNESCO's annually published Global Education Monitoring (GEM) Report where information is assembled for governments, organizations and citizens to hold each other accountable.
This follow on project is for research augmentation to achieve three further key outcomes:
i) To compile information in the dashboard across a range of national contexts
ii) To develop a composite indicator of gender equality in education based on this to assist international comparisons and benchmarking
iii) For technical work on visualizations (representations in striking visual form) and translations for national planners to make the AGEE dashboard more user friendly for practitioners.

Potential impact
This project will benefit a community of practice comprising policy makers and practitioners associated with developing gender and education indicators for the GRESP Gender Responsive Education Sector Plans) project, as well as the Gender at the Centre initiative at UNESCO's International Institute of Educational Planning (IIEP), Both these initiatives are led by UNGEI (UN Girls' Education Initiative), with whom we have a close and well established working relationship. UNGEI was closely involved in the planning and development of the first phase of AGEE (Accountability for Gender Equality). Both these initiatives support the right of all to quality education and aim to bring a gender lens to all aspects of education sector planning and systems, so that governments can deliver on their commitments to gender equality in education . The dashboard and training materials proposed for this project will feed directly into the work of these teams. The team working on UNESCO's Global Education Monitor (GEM) Report, with whom we have a long-standing relationship, will benefit from the work on the composite indicator which will help them develop cross national comparisons and background papers. We have worked closely with National Statistical Offices in Malawi and South Africa, and have been in dialogue with UNESCO Institute for Statistics and UNCTAD. They will benefit from the presentations of our dashboards and the training materials we generate.